Energy Squirrel 001

This validation project is for an innovative energy saving product scaleable not just on a huge scale in the UK but across the globe. The product has been proven in theory but the project is to prove that it works in real-world conditions.